Sound Approach Ltd is developing dispensers for wet wipes for use in medical and commercial establishments.

The project is predicated on the fact that there is pent up demand for reliable wet wipe
dispensers within the medical and commercial sectors.
A previous TSB grant has resulted in the design of hermetically sealed soft packs (HSSPs) of
wet wipes from which wipes dispense in single sheets and within which the wipes always
remain fresh now makes deploying these soft packs of wipes from within dispensers feasible.
Kimberly Clark (K-C) is officially evaluating them for their baby wipes & flushable wipes
markets
This project will therefore now address the technical challenges and design issues relating to
how to deploy these HSSPs and tubs of wet wipes within dispensers. Particular emphasis will
be paid to developing a fool proof system to ensure that specific dispensers will only accept
the correct wipe types. This 'differentiator system' will ensure that wipes with, say, a harsh
chemical impregnate cannot be erroneously placed into a dispenser located within a baby
changing area or into dispensers reserved for wipes that are to be used to cleanse bed bound
patients. Such mistakes could result in harm to the skin of the baby or bed bound patient - and
even law suits.
The company has patented such a differentiator system which has the added benefit of
protecting the shape of the consumable from imitators thereby safeguarding the licensees long
term consumable business.
K-C are keenly interested in seeing samples of the dispensers to be developed which could
lead to them possibly market testing the dispensers if the prototypes can be shown to elegantly
deliver as per expectations.